Evaluation of novel therapeutics for the treatment of severe skin blistering adverse drug reactions

The project will build on previous and use advance skin models (explants and skin equivalents) to further investigate the role of matrix metalloproteinase 9 (MMP9) in the pathogenesis of skin blistering adverse drug reactions. Specifically, the study will determine the source of inter-individual variability in keratinocyte response to TNF-a in eliciting MMP9 expression. IN addition it will evaluate a panel of MMP9 modulatory drugs which provide pre-clinical evidence which can be taken forward into experimental medicine approaches for evaluation of clinical utility